WESTUN (Whole Engine STructural UNderstanding)

"WESTUN (Whole Engine STructural UNderstanding) project seeks to partially validate the novel UltraFan architecture through confirming the whole engine response to structural loads and vibrational excitation measured under a subset of dynamic operating conditions. This will be achieved through extracting extremely valuable and unique structural data from a heavily instrumented UltraFan demonstrator vehicle, to validate whole engine structural models and predicted behavioural responses.

Successful integration of a large composite fan driven by a geared power transmission and separable gas generator core, introduces extreme structural power transmission interface challenges."